Lost Horizon Labs

Lost Horizon will create a new Creation Lab specifically for the live events sector in Bristol, harnessing innovative VR technology to showcase music, festivals, theatre and culture to new audiences. Using the Lab we will create "Digital Twins" of existing spaces, enabling theatre makers - producers, performers, set / sound and lighting designers - to collaborate, produce and present new work, overcoming the current constraints preventing live performances and connecting artists and audiences globally.

This project will blur the boundaries of virtual reality, gaming and real life performance, enabling us to share and explore the creative potential of immersive technology.